Trade Interchange Ltd USA Market Feasibility Study

Trade Interchange Ltd (TI) is a UK software organisation which delivers cloud-based Supplier Management

solutions that help Enterprise clients address the challenges of managing a large and/or complex supplier base.

TI's solutions have been implemented successfully across a number of sectors but in recent years a strategic

focus has been placed on the UK Food Service and Hospitality (FS&H) sector. TI have identified an extensive

market opportunity for the ARCUS® platform within the US Food Service and Hospitality market and the

potential for subsequent expansion into other adjacent vertical market. TI must first identify potential

intemediaries, resellers, solutions partners and prospective customers and subsquently enhance their software

to deliver a uniquely tuned solution for the US FS&H market. The feasibility study will include an exploration of

sector-specific cataloguing requirements (e.g. recipe, nutrition, ingredients) and API development/3rd party

integrations with ERP and P2P vendors.